Motion confusion in Butterflies

The function of colourful patterns on butterfly wings has been the subject of intense speculation and research ever since the days of Darwin and Wallace. However, existing adaptive theories fail to explain the patterns in the majority of species where there is no evidence of toxicity, mimicry, sexual signalling, or thermal factors. High-contrast markings in other contexts are thought to provide protection for moving animals through motion dazzle, with research typically focused on zebra stripes. This mechanism is thought to interfere with a predator's estimation of a target's speed and/or direction to deflect attacks, but evidence for motion dazzle effects in nature has been mixed.

We believe that the high-contrast markings on butterfly wings create powerful motion confusion effects in predators. The comparatively slow frequency of butterfly wingbeats appears to match the visual abilities of typical avian predators that have considerably faster acting vision than humans. Moreover, high-speed video and preliminary data reveal that the deformation of butterfly wings in free-flight combines with their wing patterns to enhance motion confusion effects at some points in the wingbeat cycle, while reducing true-motion signals at other points. Taken together, our modelling suggests that butterflies can trick predators into mistaking them for moving in the opposite direction to their true heading.

This represents a step change in our understanding of butterfly wing patterning, and suggests that motion confusion effects are not an uncommon strategy found in a limited number of striped animals, but are a major anti-predator defence mechanism that has been overlooked for centuries in one of the most charismatic and heavily researched insect groups. We plan to demonstrate this using a range of novel techniques that rely on motion-vision modelling, high-speed 3D capture of free-flight dynamics, 3D simulations, genetic algorithms, and psychophysical experimentation. Work package (WP) 1 will take high-speed video recordings of free-flying butterflies, and segment these into distinct pattern colours. Once segmented, we can superimpose these flights over different backgrounds and alter the appearance of specific colour patches to determine how specific colouration types affect motion confusion models. WP2 will determine how taxonomically widespread motion confusion patterns are across European butterflies, and whether strategies vary in tandem with flight characteristics. This will use images of over 400 butterfly species and simulate each in flight using 3D rendering and flight data from WP1. The wing patterns in some butterfly taxa are created through known genetic and developmental pathways that could either limit the adaptive potential of the markings for motion confusion, or could create patterns that fit our motion confusion hypothesis by coincidence. WP3 will therefore use genetic algorithms together with 3D flight simulations and visual modelling to generate patterns that are optimised to create maximal motion confusion effects. This will show that motion confusion alone is sufficient to explain butterfly wing patterning independently of real-world limitations. WP4 will validate our visual modelling using psychophysics experiments. Motion vision is thought to be highly conserved among vertebrates, so we will use carefully calibrated display equipment free from spatio-temporal interference effects to test whether humans are affected by butterfly motion confusion effects in a manner predicted by our modelling.

Taken together our work will provide the significant body of evidence from multiple independent sources to identify a critically overlooked anti-predator defence strategy. The results will impact significant areas of research in visual ecology, butterfly evolutionary and developmental work, and wider society such as virtual reality/simulation, defence and gaming sectors.

Technical abstract
Movement is readily detected by visual systems, making moving prey vulnerable to predation. High contrast markings are thought to offer protection to moving prey by creating dazzle illusions that interfere with predator visual assessments of prey speed and direction. Existing motion dazzle research has focused on highly repetitive elements such as zebra stripes. However, in principle the same aperture effects can be created by any high contrast marking when paired with specific angular direction.

Butterfly wing patterns have long been used for evolutionary, behavioural and ecological research. Nevertheless, the colourful dorsal wing markings of many species cannot readily be explained by existing theories; for example most species are colourful without being toxic, are not mimics, and do not exhibit clear sexual dichromatism. We will test the hypothesis that butterfly wing patterning works in tandem with wing deformation and flight dynamics to create motion confusion effects in avian predator vision.

We will use a wide range of novel techniques to generate complementary and independent lines of evidence with which to test our hypothesis. This includes: 1) High-speed filming of free-flying butterflies paired with experimental manipulation of marking colour and background type; 2) Quantification of mechanisms of motion confusion pattering strategies in over 400 species of butterfly using 3D rendering, flight kinematic simulations, visual modelling and phylogenetically controlled analysis; 3) Selecting for optimal phenotypic solutions in pattern-space using genetic algorithms paired with 3D video rendering and visual modelling; 4) Validation of the motion confusion effects predicted by visual modelling using psychophysics experiments with humans. Taken together this would identify motion confusion as the main driver of butterfly wing patterning, representing one of the most successful and hitherto unknown visual defence strategies in nature.